Evolution of human language efficiency

'Language laws' are consistent patterns that shape the majority of human languages (written, signed, or spoken; Bentz & Ferrer-i-Cancho, 2016), promoting efficiency by reducing the energy needed to produce communicative codes (words), while retaining transmitted information. While studies have covered linguistic communication, we remain largely unaware of patterns shaping non-linguistic human communication. By comparing child and ape gestures, we can gain insights into the evolution and development of communication, using naturalistic data to complement the lab environments typical in gesture studies.

Objective 1) Efficiency patterns in child gesture sequences

While research has investigated efficiency patterns in the gestural repertoire of great apes (Heesen et al., 2019, Safryghin et al., 2022), child gestural efficiency lacks comprehensive study. I will allocate 25% of the fellowship to replicate my PhD analysis - detecting efficiency in chimpanzee gestures - adding coded child gesture data from the Gestural Origins (GO) database (the world's biggest database of coded gestures of apes and children), obtained in natural interactions. I will assess the presence of one linguistic law (Menzerath's law, Publication A), which identifies a negative relationship between sequence length and component length (words in longer sentences are shorter), and will compare the degree of communicative efficiency in children and other apes (Publication B), resulting in two high-impact publications.

Objective 2) Understanding the evolution of language efficiency

In my PhD, I showed that chimpanzee gestures are almost as efficient as human languages and identified a correlation between cohesiveness and efficiency. Repeated social interactions and group cohesiveness could drive the evolution of more efficient communication. These hypotheses have been assessed in controlled settings (Pollmann & Krahmer, 2018, Rodrigues et al., 2021), but we require populations with observable variation in cohesiveness and naturalistic settings. Great apes, in contrast to humans, live in diverse communities (from tightly knit groups to large communities with low cohesion). Since I conducted my analyses, additional data have become available, which I will integrate and publish to increase my PhD's impact.

Objective 3) Skill development

I will dedicate the fellowship to enhance my statistical, publication, and science communication skills, effectively disseminating research to diverse audiences. Training is available through QMUL (e.g., Public Engagement Masterclassess) and the wider UoL network, and several summer schools for early career researchers. Dr Mielke, my host at QMUL and expert on non-verbal sequential communication, will provide project-focused statistical advice and training. I will advance my skills to engage stakeholders through the QMUL Policy Hub, translating research into actionable insights for primate conservation and children with developmental language disorders. Conference participation and engagement with diverse media will amplify my societal impact.

Objective 4) Extend network of collaborators:
The fellowship will broaden my visibility through national and international collaborations. The Centre for Brain and Behaviour at QMUL has a research theme 'Social Behaviour, Language & Communication', a multidisciplinary group of psychologists, biologists, linguists, and neuroscientists. Dr Mielke's lab hosts three research affiliates working on ape gestures and action sequences. I will strengthen international collaborations, particularly by visiting the research group of Prof. Ferrer-i-Cancho from UPC Barcelona, who has developed theoretical principles on communicative efficiency that underlie the work I will be doing for this fellowship. By exchanging insights and expertise with computational linguists, I aim to enhance my research methodologies as well as sparking new research ideas for future grants.